ReconstructEd3D

The Covid-19 pandemic has had a dramatic effect on education and learning delivery, with students unable to attend physical classroom spaces for traditional lessons. This has already negatively affected learner trajectories, and many will not be able to undertake vocational study and work experience due to physical distancing. This can be expected to continue for as long as social distancing is required, and even beyond as sites manage the risk of a breakout amongst its employees.

ReconstuctEd3D will help mitigate these impacts by creating a Virtual Reality (VR) application that, in the first instance, will allow students studying CoYo's Design Engineering Construct (DEC) curriculum to visit building sites and visualise their designs, then secondly, use that central experience as a mechanism for the wider curriculum delivery. Young people already use smart devices and communications platforms, the challenge for ReconstructEd3D will be marrying the high value immersive experiences with current mobile technologies, and provide an adaptable solution based on the computational capability of a device.

The final developed solution will give CoYo a simple tool for bringing the site to the classroom, and create intuitive, content rich lessons in VR, on hardware that is affordable and accessible. Helping users embrace distance-learning, whilst creating a remote learning solution with a broad applicability beyond the end of pandemic.